BIM City; Gamefication of construction design

The project will develop an innovative approach to zero prototyping in the construction sector via the gamification of the design process. It will go beyond the current state-of-the-art, integrating existing Building Information Modelling (BIM) techniques and information from previous construction projects with state-of-the-art gaming technology. It will develop a generic approach to enable the design process for each construction project to be turned into an immersive game to enable ‘players’ to work out the best solutions. It will enable the user to optimise the building design in order to better meet the client’s requirements and explore the impact of different design features. It will include construction sequence, machines options (cranes etc), site topography, delivery logistics, and time and cost parameters. The project will bring together leading construction sector players (Skanska and BRE) with an innovative SME gaming company, Unit9. It will enable Skanska, and other construction companies, to innovate in construction techniques in ways that would not otherwise be possible without expensive physical prototypes.